PES Development Project

EV (Medical Screening) Ltd ('EV') was established in 2008 to commercialise the invention
of a low cost, high performance, portable EV Gas Analyser™ using plasma emission
spectroscopy ('PES').
PES involves the spectral analysis of light generated from a gaseous sample through which
a small (c. 5mm) electric arc is passed between two small metal electrodes. The technique
has already been demonstrated by others to be highly sensitive for the detection of trace
quantities of inorganic ions in water. EV is now applying patented and proprietary PES
techniques to important opportunities provided by the detection of trace Volatile Organic
Compounds (VOCs) in air- particularly in human breath -for use in non-invasive medical
diagnostics.
16
The first commercial application of the technology will be the quantitative analysis o.
acetone in human breath for the quick, totally non-invasive, highly accurate, and costeffective
screening, diagnosis and monitoring, of both 'Type 1' and 'Type 2' diabetes.
Future medical applications include the early non-invasive detection of lung cancer, asthma
and other diseases.